Project Blossom - Engineering design of a continuous thermochemical hydrolysis process

Project Blossom is the engineering design of a continuous process that will enable waste biomass to be diverted from landfill and converted into a feedstock suitable for use within UK industry to produce renewable chemicals, biofuels and power. The process can be undertaken using batch technology, but this is expensive with relatively low productivity and hence is not widely used. Development of a cheap continuous productive process will enable the UK to meet its landfill diversion targets and its renewable obligations from domestically generated feedstock without engaging the food versus fuel or indirect land use change debates.